Modular electric vehicle powertrain for small delivery vehicles - "e-power-arm"

This project is to perform design feasibility on simplifying the powertrain for lightweight Electric Vehicles. The aim is to create a power pack housed within the suspension arm of the vehicle, which we have titled "e-power-arm". The objective is to take cost and weight out of the vehicle by sharing structures to their best advantage.

By creating such a component system, smaller electric vehicles are easier to engineer and this supports the development of smaller and more efficient delivery vehicles. The growth of home deliveries is already a trend, and the recent change in shopping habits will further enhance this sector, however it needs to clean its act up and stop using large delivery vehicles, by being offered a range of alternatives. Nedra's lightweight EV is one such product, but this development could equally be applied to many other products.